Language Policy in the First Czechoslovak Republic: Understanding Language Policy Implementation in Military Contexts

This project pushes language policy research forward by investigating the unexplored impact of nation-building
ideology and policy-making on the Czechoslovak Ministry of Defence and the military. The Austro-Hungarian
Empire (AHE) - especially in its final 50 years - and World War I increased Czech defiance against German
hegemony and shifted political power into the hands of Czechs and Slovaks in their newly established state. In
1920, Czechoslovakia enacted a Language Act to transform the sociolinguistic status of the newly official
Czechoslovak language. As a result, the Ministry of Defence and the military, with other state institutions, carried
out an organisational change in official language use, from German to Czech and/or Slovak. The research
investigates language policy implementation, devised to promote the complex nation-building ideology of
Czechoslovakism (Hudek, Kopecek and Mervart, 2021) in the Ministry of Defence and the military. The
Czechoslovak case is relevant for understanding the foundation of modern, monolingual state apparatuses in the
context of Europe's many multilingual states.
Methodologically, I will explore research conducted on language issues in the AHE. I will bring together research
and studies from multidisciplinary perspectives, for example the work of Kardum and Gajski (2012) that
examines language issues in the military that arose in the Hungarian territories of the AHE, or Scheer (2016)
who addresses the barrier of the multilingual AHE army, as well as the work of Haslinger (2012) that investigates
the dynamics of the multilingual AHE society. In addition, I will draw on the insights of European studies that
focus on language policy and ethnolinguistic issues. For example, Grenoble (2003) addresses the ethnolinguistic
challenges of the former USSR, while Wright (2000) explores the Baltic language laws and linguistic challenges
that arose post the USSR. Finally, this project will shed light on internal questions of power dynamics between
two closely related languages, Czech and Slovak.